Asteroids - Do look up!

For many school-aged students in areas of economic disadvantage, space research may appear irrelevant to their daily lives, with school and “professional” science seemingly worlds apart. We will address this divergence by giving students (KS2 and KS3) the opportunity to study extraterrestrial materials collected in their local area. We will organize “urban” micrometeorite searches and provide a meteor camera to each participating school. Students will use a variety of techniques to identify extraterrestrial materials, both from their own collected samples and other “classic” sedimentary micrometeorite traps. They will then use electron microscopes, both in the classroom and remotely via the Open University's OpenSTEM lab, to analyze these particles. Students will also run their particles on the STFC Diamond DIAD beamline. This project will raise students’ science capital and also bring STFC science and funding to the attention of a wide and varied audience.